Rotary conversion Device

The rotary conversion device utilises gravity as a source of energy.The device has an eccentric swing and track system together with off set weights positioned to the circumference of the rotary conversion device.The combination of the above creates rotary motion, using leverage and centrifugal force to create momentum and energy.